Discovering next-generation sodium-ion battery cathode materials synthesised via biotemplating

Sodium-ion batteries are a promising alternative to lithium, owning to the greater abundance and lower cost of sodium. Synthesis via biotemplating is both faster and cheaper than conventional solid state methods, and could allow us to access new materials with greater performance